Innovation in IoT Monitoring and Management Technology for Industrial Batteries

enee.io are a Manchester based start-up incorporated September 2019 to develop and commercialise our highly innovative IoT based asset monitoring and management technology. The enee.io AMT system enables automated and remote monitoring of industrial battery (IB) systems used in critical back up power and renewable power applications. Uninterruptible Power Supply Industrial Battery systems are relied on in Western economies, providing back up power to critical systems, including at hospitals, data centres, mobile phone masts and emergency lighting as well as for storing renewable power.